Accelerating VRbit to Minimum Viable Product Launch

Mixed reality 3D is now being used extensively by consumers and creators. Current displays and headsets offer a semblance of real-world augmented graphics, but imagery often lacks fidelity and can be disorienting.

Bringing 3D objects out of the veil of the headset and into reality, VRbit is the world's first 360-degree handheld full-motion 3D display. The glasses-free 3D effect is powerful, and users feel they are controlling real objects in their hands.

VRbit is a disruptive display product that opens up new modes of audience consumption by offering a compelling 'holographic' experience. Enabling precise 3D interaction and viewing fidelity, VRbit will empower creatives working with 3D graphics, and present new potentials for medical and educational visualisations, 3D video conferencing, gaming and animation.

This project responds to user demands for high fidelity glasses-free 3D, and will accelerate VRbit to market in 2023\.

VRbit will be designed and assembled in the UK.